Core programme grant for MRC Childhood Nutrition Research Centre (MRC-CNRC)

Technical abstract
The MRC Childhood Nutrition Research Centre (MRC-CNRC) is the largest research centre of its type in Europe, established in 1996. The generic hypothesis behind the centre‘s research work is that nutrition during infancy and childhood has a significant impact on health, neuro-cognitive development and later propensity to disease.
Overall focus: This generic hypothesis is being approached in three general interrelated areas:
-‘programming‘ effects of early nutrition and growth during critical early windows on neurocognitive function and disease in later life
-impact of nutrition during childhood and adolescence on risk factors for adult disease
-effect of nutrition on long term outcome in sick children.
Principal proposed health outcomes fall into 4 main programmes and a smaller one (immune function) based on the investigators‘ long-standing work; these examine the impact of nutrition on:
-cardiovascular health
-neurocognitive development
-bone health
-growth, energy metabolism and body fatness
-immune function.
The main programmes are considered in two principle areas: ‘Nutrition and health‘ , concerning the long term effects of nutrition in healthy subjects (80% of research effort); and ‘Clinical Nutrition‘ concerning the impact of nutrition in sick children on clinical course and later health (20% of effort).
Approach: Most work on early nutrition and outcome is observational and cannot prove causation. Our centre has pioneered a predominantly experimental approach with randomisation of groups to prove causation and underpin practice. Mechanistics studies ranging from work on animals and cell cultures to human physiology provide understanding of the nutritional effects. Further pilot and physiological work are used to guide future formal studies designed to support evidence-based practice.
Unique resources: Our programme capitalises on unique cohorts, comprising around 7500 infants and children mainly in experimental studies, some followed prospectively into adult life, to address key aspects of our generic hypothesis.
Location: The institute of Child Health, with over 500 paediatric researchers, and Great Ormond Street Hospital provide unique opportunities for multidisciplinary collaboration and research (see below)
Funding: The Centre benefits from substantial external funds (of around #1m per year) together with staffing support and facilities contributed by the host institution. Whilst MRC is asked to contribute essential core support of about one third of the centre‘s running costs, all the work performed is attributable to MRC, providing value for money.
Overview: The centre has been highly productive in novel fields. We now propose a programme of new work unparalleled
elsewhere that will underpin current and future key areas of clinical and public health practice.